The Physics and Biology of Life at Extremes

Very few environments are exposed to just one physical or chemical extreme. Most natural environments, from the interior of volcanoes to the interior of the human body, expose microorganisms to multiple extremes. Yet we know very little about how organisms adapt to multiple stresses, whether these stresses are synergistic or antagonistic and when they are defined by energetic limitations of the cell or physical limits.
In this project, we will use both laboratory and theoretical approaches to investigate the limits of life at extremes and in particular to study the physiological and biochemical response of microbes to individual and combined multiple extremes such as pH, temperature, salts and others. We will investigate whether the lack of isolated organisms at certain combined stresses reflects a sampling bias or a fundamental physical or energetic barrier to adaptation to these extremes.
As well as informing a general understanding of how life adapts to extremes, this work has diverse implications, for example for understanding how microbial life adapts to combined extremes within the human body as pathogens and whether it could potentially evolve in the multiple extremes of extraterrestrial environments.